Integrated photonics for ion-trap quantum computing (CDT-QTE)

"Many quantum technologies, such as quantum computing, quantum communication, and quantum sensing, often rely on optics for the preparation, transmission, and read-out of quantum states. If we want to scale up the quantum information processing power of these devices, we therefore need to integrate a range of optical components onto the chip.

In this project the student will contribute to the design and numerical simulation of advanced photonic devices tailored for quantum applications, working in close collaboration with fabricators and experimentalists and possibly getting involved in the experiments. Of particular interest are optical interconnects between trapped ions or atoms, including integrated waveguides, large area Bragg gratings, and optical micro-resonators."